STS Defence

STS Defence are a Gosport-based SME, providing contract manufacturing & through-life system engineering services; engaging with our customers through experience, expertise and a commitment to quality.STS Defence had a turnover of £12.1m in 2012.We focus on working in partnership with customers developing initial concepts into reality, leveraging over 40 years’ experience of working on Ministry of Defence projects to develop an impressive portfolio of through-life capabilities that are essential to our clients.Our offer is based on flexibility, agility and quality, with a breadth of design-led manufacturing services for electronic and electro-mechanical assembly from prototyping & procurement to fabrication, finishing and test while our through-life systems engineering services range from design & integration to installation & logistic support.